Providing early warning of the impact of extreme weather events on health service demand in the UK and India

This project aims to develop a dynamic statistical model to improve understanding of the impact of extreme weather events on health service demand in two targeted regions of India and the UK, which will be used to develop an early warning system to enable the timely scheduling of preventive strategies to alleviate weather-induced healthcare strain.